Advanced cell chemistry for aluminium-based rechargeable batteries

Develop and characterise new cell chemistries using Deep Eutectic Solvent (DES) and gel electrolyte media in combination with abundant, inexpensive and safe active metal components (aluminium alloys) and lightweight polymer charge storage membranes. Utilise state-of-the-art facilities in the University of Leicester Materials Centre and at (inter)national large scale facilities to characterise structural properties of individual anode and cathode materials and transport dynamics within the electrolytes. The fundamental studies will be complemented by fabrication and characterisation of prototype coin cell batteries and multi-channel charge/discharge cycle testing.